Levata

Levata is an adjustable, user centred footrest for patients with lower leg Oedema that has been developed with clinical staff at Royal Brompton hospital to be used both in hospitals, care homes and most importantly in outpatient's homes. Levata began by a request from Hospital staff in Royal Brompton and Harefield Hospital for an improved design for footrests used with patients with Lower Leg Oedema. Oedema is a condition where limbs become swollen as a result of excess fluid in the body, commonly caused as a side effect of cancer treatment, heart disease, surgery and childbirth. Multiple clinical articles detail the under-treatment of Oedema and the drastic impact on quality of life for patients along with poor treatment pathways. I proposed an array of different solutions and produced a full size looks-like prototype for the end of year show in central London where I won the award for "Most Manufacturable" project in show. After graduating I applied to, and won, the Young Innovators award to help establish my business. I have been working on the project full time and intend to license the product and its design to a British manufacturer of medical devices by Q1 of 2025\.